Economic Early-Warning Signals of Accelerated Climate Change and Earth-System Tipping-Points

Temperatures globally have risen circa 1.35°C above pre-industrial levels leading to climate impacts from hazards today that include flooding, drought, and extreme temperatures. Further global warming is already embedded in the climate system leading to future climate impacts on people, infrastructure, and the economy. Climate tipping-points, e.g., Atlantic Meridional Overturning Circulation (AMOC) collapse, are of increasing concern as the planet warms, although the precise trigger-points remain unknown due to deep uncertainty in projections of future climate change impacts. Early-warning is therefore critical to enable management of climate risks.
Insurance and reinsurance underpins the global economy. The growing risks of climate change, e.g., increases in the frequency/severity of flooding, place insurance at the frontline of where climate impacts hit the real economy. In response to the impacts of climate change in the present day, we have seen increasing premiums to manage the cost of losses and damages, and in extreme cases the withdrawal of coverage: e.g., wildfire insurance in California. However, neither the insurance sector nor the economy or society is well adapted to present or future extremes of weather and climate.
This project aims to address the lack of adequate early-warning systems for accelerated climate change and tipping-points, for the insurance sector and more broadly. It also aims to address an associated challenge for the insurance sector, given its criticality to the global economy, by helping the sector understand the stressors, and adaptation responses to those stressors, it is likely to face in the coming decades due to the combined effects of climate change, the transition to a net zero economy including regulatory challenges, and potential geopolitical threats.
First, our project will develop and test a novel early-warning system for accelerating climate change and tipping-points, which aims to inform policy and wider society that unmanageable levels of climate change, with different modalities of climate impacts, are approaching. This approach draws on ideas from climate attribution and optimal fingerprinting and from economics signal detection but extends this through the application of social science techniques, including decision-gaming and reverse stress testing, by using the insurance sector as a filter to help detect the early signs of an accelerated climate change signal against the background noise of natural variability in the climate.
Second, as part of this early-warning system development, we will produce multi-dimensional storylines using interdisciplinary teams to combine understanding on physical climate change, policy and regulatory changes linked to the net zero transition, and potential geopolitical impacts. These will be applicable to stress-testing in insurance, but with broader applications across finance as well as for government and other sectors aiming to adapt.
Third, we will generate new understanding of how the insurance sector will experience and respond to the climate and other dynamic stressors e.g., changes in regulation in response to climate change. We will incorporate resilience and adaptation interventions into our approach generating guidance on how the sector might better manage multi-faceted climate-related risks.
Our interdisciplinary team, with insurance industry partners, regulators, and the Met Office, have significant experience of the public communication of climate change, working with local and national government, and crucially with the finance sector. We will use our existing networks across these key stakeholders to embed the benefits of our project for the benefit of wider society.